Searches for exotic long-lived particles with the ATLAS Detector at the Large Hadron Collider of CERN

Exotic long-lived particles are included in many BSM physics models. Hence, the aim of this project is to exploit the ATLAS detector (e.g. via the Muon Spectrometer) to perform searches for said particles. This will provide further insights in our current BSM physics models.